Socio-spatial dynamics of queerness and mobility in Bogotá, Colombia

This interdisciplinary project focuses on human mobility, queerness, and
related urban struggles. It centres on ethnically diverse social groups
encompassing Colombian nationals (including internally displaced people)
and international migrants from Venezuela, the Global North, and
elsewhere. It will use innovative comparative research in Bogotá
(Colombia) to advance conceptual and policy debates on the geography of
sexuality and ideas of urban justice.
The proposed project sits firmly within the "Cities, Environment and
Liveability" pathway by addressing and exploring grand challenges through
a dynamic understanding of the contemporary city. It adopts a genuinely
global perspective in acknowledging the interconnectedness of cities and
the challenges they confront. Specifically, it speaks to the CEL pathway in
relation to: social exclusion - promoting the right to the city of social groups
marginalised by their sexuality and gender identity; poverty - understanding
the socio-economic drivers of mobility and displacement among diverse
queer groups; and climate change and environmental degradation -
incorporating issues such as droughts and flooding as global push factors
for internal and international mobility, particularly rural to urban migration.
The project focuses on these issues through a multi-scalar approach,
tracing how local, national and international queer mobility patterns shape
rural-urban interactions and foster urban belonging and community. These
are themes directly connected to the liveability component of this pathway.